Designing a Community Pharmacy Supply Model for GLP-1/ GIP Receptor Agonists

Our team have been working with community pharmacies to design and implement a pathway to identify people at risk of type two diabetes, who have not yet been diagnosed by their general practice. We have placed testing machines into pharmacies across several NHS Boards and shown that the pharmacies can successfully engage people who visit the pharmacy. About 500 people have been through our pathway and we have successfully shown that pharmacies can assess for height and weight, raised blood pressure and raised blood sugar. Many of the people who are at risk of type two diabetes are living with overweight, and losing weight can decrease the risk of experiencing complications from diabetes.

There are new medicines called GLP-1 agonists (e.g. Ozempic and Wigovy), that have been very successful in helping people lose weight, when combined with support to change lifestyle factors. Current guidelines suggest that people who are assessed as being obese and have one other weight-related condition, such as raised blood sugar, raised blood pressure or raised cholesterol may benefit from a prescription of these new medicines.

To support the provision of holistic care, it is important to understand the values and preferences that are considered by patients when choosing a particular treatment option. This project will undertake several pieces of work to help design a community-based weight management pathway in pharmacies. Many pharmacists are now qualified to prescribe, and we want to explore how best to support them to provide an effective service to the community. We understand that pharmacies are used by groups of people who do not regularly access other healthcare and so we think this pathway could fill a gap in service provision.

The first piece of work is to work with members of the public and with health care staff to understand the actions that are likely to make the community pharmacy pathway a success.

The second piece of work we will undertake in this project is to talk to all the people who provide health care -- GPs, Pharmacists, Dieticians-- to explore how we can best design the pathway to fit in with existing primary care services and support people living with overweight, to achieve a healthier life.

The third piece of work will help us design the training needed by pharmacy staff to effectively deliver the pathway, in a manner that provides a high-quality patient experience.